SUStainable PLA Adhesives Emulsified for Flexible Packaging FORMulations (SUSPLAFORM)

The project is a feasibility study to look at the development and formulation of an emulsified biobased laminating adhesive for the flexible packaging applications. The new adhesive system will have good stability, a high solid content and a fast cure speed at low temperatures. It will be suitable for industrial compositing and or anaerobic digestion at end of life.